Using Big Data Approaches in Microbial Genomics

Studying the rate at which genetic sequences change through evolution reveals an inverse correlation between the measured rate of change and time spanned through the measurement. This could potentially be an artefact of insufficient
sampling, but could also be a result of genuine evolutionary processes over large time-frames. The deep evolution of bacteria has remained a black box due to the lack of a fossil record. Using a comprehensive data-set of ancient microbial DNA we aim to contribute to the discussion whether the time-dependence of evolutionary rates is a sampling artefact and, if not, what other factors can explain it. Thus we hope to finally open up the black box that is bacterial evolution.

This project contributes towards the area of data driven biology which is of prime interest to the BBSRC.